Verbal Autopsy with Participatory Action Research (VA-PAR): Developing a people-centred health systems research methodology

Recent estimates suggest that two-thirds of the world's deaths pass unrecorded. This situation seriously limits the ability of health systems to respond to the needs of vulnerable and excluded populations. Developing methods to reliably understand why people die in populations with weak health systems is therefore an important strategy for saving lives.

Registering medical cause of death has long been considered essential for public health. Despite increasing globalisation, in many resource-poor countries, universal registration of vital events remains lacking and uncertain estimates provide an inadequate basis for policy and planning. In addition, the social inequalities and social contexts play an important role in shaping health for disadvantaged groups. Even with the data available, insufficient attention is paid to the root causes of mortality in resource poor settings.

Considering these factors, there is an urgent need to improve health information about and for marginalised populations to inform public health responses. The proposed research will develop an extension to an established method called Verbal Autopsy (VA). VA is used to measure the levels and causes of death in populations where large numbers die outside health facilities or without registration. The development will help local health systems to assess their own health situations, identify priorities and develop action plans for positive health change.

We will do this through three phases of work.
- Firstly, we will develop improved ways to classify causes of death by combing information on medical causes with data on the circumstances of deaths (seeking and using care at the time of death). In settings where health services are under-funded, weak and fragmented, these can often play a crucial role. The classifications will also be developed in consultation with local health planners to be of practical use.
- Secondly, we will develop an additional method to gain the views of local communities on long-standing health challenges. This will allow us to further understand how social, economic and health systems issues influence availability, accessibility, acceptability, and quality of care. The method may also help foster social inclusion in health.
- In the final phase, we will consult with higher levels of the health system about the method. This will help develop how we use the extended cause of death classifications combined with community knowledge. The aim here is to explore how the method could be used in an ongoing fashion to connect health surveillance to service organisation in an inclusive process. This approach encourages sustainable health gains.

Data, poverty and inequality exist in complex co-dependency: less data exist on the health of the poor than the rich, raising important questions about the relationship between material and data poverty. In settings where health systems are fragile and under-resourced, where new burdens of disease are rapidly emerging, and where large and diverse populations are excluded from access to health care, innovative approaches that connect the registration of vital events to health care systems in a people-centred approach are needed.

The approach employs a bottom up philosophy connecting with population data at source. In the longer term, it is envisaged that the method will contribute to more rigorous health data at population level in an inclusive process that can affect sustainable health gains through better data and improved capacity for evaluation.

The work will be conducted in an research centre in rural South Africa established for over 20 years. The extent of data available and the richness of experience in health research allows us to develop a method with partners who enact a broader commitment to registration of all individuals within a population.

Technical abstract
People-centred health systems (PCHS) is a recent progressive shift that has moved thinking beyond building-blocks models of health systems towards ones that centralise a human and relational nature. Despite the conceptual advance, empirical methods are lacking. The project seeks to develop methods for conducing and using Verbal Autopsy (VA) consistent with a PCHS approach by combining VA with Participatory Action Research (PAR) in a process connected to the health system at different levels. VA is a health surveillance technique that provides information on levels and causes of mortality in populations where deaths occur outside facilities and/or without registration. PAR is a process that aims to transform the roles of those participating from objects of research to active researchers and agents of change. It systematises local experience through collective analysis to generate valid forms of evidence on the relationships between health problems and their causes. Three phases of research are proposed. In Phase 1, we will conduct a secondary analysis of data gained through the application of the 2012 WHO VA standard in a Health and Demographic Surveillance Site (HDSS) in rural South Africa. Combing data on medical causes with new data on background characteristics of deaths, we will develop improved ways to classify causes in a method suitable for use at sub-district/district level. In Phase 2, local service users and providers will engage in a PAR process to review the results of Phase 1, set priorities for local services, and explore the potential for co-benefits related to empowerment and social inclusion. The final Phase 3 aims to consult at higher levels of the health system to consider how the method could be further applied and evaluated. The overall output is a practical and integrated methodology based on core standards that is contextually relevant and capable of affecting health gains by translating local priorities into actionable public health agendas.

Potential impact
The ultimate beneficiaries of the proposed research are populations in which large numbers die outside health facilities and/or without proper registration. Estimates suggest that over two thirds of deaths worldwide pass without registration of cause, with over three quarters of these in Sub-Saharan Africa and South-East Asia. Fragilities in health systems are exacerbated by poor civil registration and vital statistics systems (CRVS): without an understanding of the situations of poor, marginalised and excluded groups, the problems they face can neither be identified nor addressed. In this context there is an urgent need to improve health information about marginalised populations.

The research is also intended to have a positive impact on local communities, policy-makers and health planners within national, provincial, district and sub-district health offices. Information on cause-specific disease profiles, their health systems and social determinants, and priorities for actionable public health agendas will have been rigorously verified at local community and systems levels. Co-constructed practical knowledge will be thoroughly embedded in, and thus relevant to, local health systems contexts. These outputs will be disseminated in local communities and to health authorities to investigate their validity and relevance, and to reflect on the method as a means of sustainable and self-administered evaluation and planning.

In addition, the research responds to the World Health Organization (WHO)'s current effort to develop CRVS systems in low and middle-income countries (LMICs). The proposed research will provide the piloted VA-PAR method promoting democratic knowledge production, capacity building and evidence-based advocacy. In this sense, the research is also intended to provide important information for WHO on the adaption of VA-based models as a medium term strategy towards universal vital registration. To enable these impacts, methodological and technical discussions on a) extended biosocial classifications for unregistered deaths and b) the explanatory potential of routine participatory adjuncts in health and demographic surveillance will be conducted with WHO. We will hold dissemination workshops with WHO in which the methods will be discussed in terms of the potential for sustainable and self-administered evaluation and planning.

The Development Grant work also aims to facilitate further application and evaluation of the method among wider audiences. We therefore propose to hold two further workshops in South Africa and the UK to engage with academic and non-academic audiences on further application and evaluation of the method. Firstly, with the International Network for the Demographic Evaluation of Populations and Their Health (INDEPTH), a southern-based, southern-led umbrella organisation of 50 independent health research centres that operate 48 HDSS sites in 20 LMICs (http://www.indepth-network.org). The meeting will consider how and for whose purposes health information is generated for sustainable action towards improved health outcomes. This workshop will also explore the potential to create further spaces for application and evaluation of the method. Secondly, in the UK through the Public Engagement in Research Unit (PERU) at the University of Aberdeen (http://www.abdn.ac.uk/engage/), we will conduct a national workshop on the relationships between material and data poverty, and on methods and opportunities for generating routine people-centred health information. Here we will also explore further application and evaluation of the method to enable the impacts envisaged.